Psychological predictors of workplace well- being and productivity in the engineering sector

This project will consider psychological predictors that influence workforce health, wellbeing and productivity. The initial phase will involve preparation of a publishable literature review paper, focused on developing a testable model that will subsequently be the focus of the empirical studies.

The project will draw on behavioural science and behaviour change theories in the context of wellbeing (likely to be focussed on lifestyle and work-related stress). The impact of these factors, and subsequent interventions, on an individual's engagement with their role and consequent job performance will be the primary focus.

The research is likely to focus on both qualitative and quantitative approaches. Systematic review or meta-analysis will be the initial focus, as well as a range of interview and experimental studies. The final element is likely to be a small scale trial of a targeted intervention.